The use of semiconductor analysis techniques to understand damage susceptibility in superalloy aeroblades

This project will develop a new methodology for the analysis of superalloys by applying advanced surface analytical techniques that are routinely used in the semiconductor industry. Through the use of a set of suitable simulation samples, we will overcome the sample preparation challenges and optimise the analysis conditions. We will then use a set of real-world samples to qualify the methods.